Development the first needle-free, cannula-free, wearable drug delivery technology for large molecule medicines

Development the first needle-free, cannula-free, wearable drug delivery technology that uses sonophoresis (ultrasounds) to deliver large molecule medicines